Hybrid modelling framework development: Closing the knowledge gap by combining empirical and fundamental models

This project will focus on the development of a framework for developing hybrid models which contain empirical and hybrid components. This framework will combine the best of completely predictive first principles models with data driven approaches to deal with industrial applications and situations in which the underlying mechanisms are poorly understood. The framework would find applications within P&G in a variety of applications incuding perfume stability in packaging in Beauty, pneumatic conveying in Baby Care, agglomeration scale up in our Dry Laundry business, and surfactant paste blending and dissolution in our Soluble Unit Dose, Liquid Laundry, Hand Dish and Beauty businesses. The success of the framework will be demonstrated in two applications, one selected by and being of direct business relevance to P&G.